Mother' or 'Other': Exploring the Narratives of Queer Pregnancy

The barriers faced by LGBTQ+ couples wanting to start families has received a great deal of media attention. Although the
publication of the government's first 'Women's Health Strategy for England' commits to removing policies that exclude
lesbians from fertility treatment, the wording of this strategy evidently excludes some in the LGBTQ+ community. Indeed, if
the dominant narrative of pregnancy is one that centres women's bodies, and the referential language is grammatically
female, then what narratives and language choices are created by queer families (Freed 1999, Holland 2019)?
Narratives influence how people perceive others, themselves and what they imagine possible. Therefore, while fertility
treatment becomes more accessible, if the dominant narrative of pregnancy prescribes a gender role then the LGBTQ+
community still face pervasive Injustices of Recognition. As Fraser (1997:280) observes these injustices prevent
"[participation] as a peer in social life".
As institutions like the NHS settle on new language protocols, it is crucial that these are informed by queer pregnant
people's current discourse and narratives. Through a comprehensive survey on language use regarding pregnancy and
maternity care, alongside in-depth sociolinguistic interviews with queer parents, the current project seeks to investigate
the alternative narratives, and linguistic encoding, of the pregnant body.